Non-Invasive Tissue Glucose Monitor

This project aims to develop a low-cost Non-Invasive Glucose Monitor for Type 1 and Type 2 diabetics. The monitor will measure the concentration of glucose in the tissue. If successful, diabetics would be able to measure their glucose levels without the need to prick a finger and take a blood sample. This would encourage more frequent measurements of glucose levels, better glucose control, and fewer diabetic complications with substantial cost savings to the NHS.